'Instructional Print Culture and the Morality Play, 1536-1594'.

It is often thought that early English plays did all of their work through performance. Without the theatrical experience, necessarily fugitive, these moralising dramas fell mute; if printed, it was only to provide acting troupes with scripts to revive them (literally, return them from death) onstage. I argue that this was not the case in the early modern world. My research will address how Tudor drama in the age before Shakespeare functioned as a genre of self-help literature, bettering its audience through the page no less than the stage.
I will test the theory that, before the commercial flourishing of London's theatres in the 1590s, the texts of morality plays were published to be ethically, didactically, or practically helpful to the literate laypeople who read them. I will do this by studying the original sixteenth-century editions as an act of textual reception by their printers and publishers, who realised the morality play's potential as an entertaining genre of printed instruction. Too often, playbooks are narrowly approached as attempts to record a theatrical event; I will defamiliarize this well-worn category by treating the 'playbook' as a generically porous artefact, designed to be read in the style of other printed works of instruction, devotion, and reference - such as manuals, schoolbooks, sermons, and even almanacs or dictionaries. This will be a revisionist inquiry into the boundaries of genre in Renaissance drama, investigating morality plays' visual and thematic relationship to useful texts which may have shaped their reception and given them utility as reading material. My project will be the first study of the influence of other texts' page-designs, didactic techniques, and moral messages on the emergence of this tradition into print, from its Protestant heyday after the Reformation to its adaptation and replacement by other dramatic genres after the 1580s.
My case studies will be four London stationers who printed or published, between them, most of the defining vernacular dramas of the mid-century: William Copland (who had a hand in nine dramatic editions from c.1548-c.1565), Thomas Colwell (seven, from 1562-75), John Allde (seven, from c.1565-c.1570), and Richard Jones (ten, from 1569-94). I will study these plays in three broad divisions, according to their moral schemata: those whose characters are all or predominantly named for virtues and vices, such as the plays of William Wager and Ulpian Fulwell; those which experiment with morality play symbolism alongside secular or historical characters, such as Apius and Virginia or Thomas Preston's Cambises; and those which appear independent of morality play convention, such as Gammer Gurton's Needle (printed by Colwell), the Terentian experiment Jack Juggler (Allde and Copland), or Marlowe's Tamburlaine the Great (Jones). This last group is the smallest but has received the most critical attention, which will help me to refine my findings and contribute to the ongoing scholarly debates about classical and humanist influences on Tudor drama.
My chosen dates are significant in the history of the representation of moral dialogue in moveable type. In 1536, England's dominant pre-Reformation play-printer, John Rastell, died - and the final edition of the fifteenth-century dialogue Dives and Pauper was printed by Thomas Berthelet, still set in dense unbroken blocks, the 'medieval' mise-en-page of its earliest manuscripts. In 1594, according to Alan B. Farmer and Zachary Lesser, there occurred the first commercial 'boom' of printed drama marketed at audiences from the public playhouses. However, that year also saw one of the final printed morality plays, Richard Jones's edition of A Knack to Know a Knave, which mixes the new city comedy with old-fashioned personification (one of its characters is 'Honesty'), and shows the continued vitality of a didactic mode John Rastell would have recognised in a theatrical culture which had changed beyond his recognitio